Bacterial genome resequencing as a basis for rational strain improvement for solvent production.

Genome sequencing of strains mutagenised for n-butanol production and the identification of novel metabolic pathways for rational strain improvement.